Birmingham City University And Samuel Taylor Limited

To enable entry to the market, and begin production of high volume, precision engineered, jewellery components including ball stud earings in various alloys.